Multitrophic Responses to Multitrophic Conservation Interventions: Non-target Species Responses to Biological Eradications on an Island

Survey and analysis of before-during-and-after effects of rat and ferret eradication on an offshore island examining terrestrial mammals and birds as well as site designated features using acoustic and camera trap monitoring.